Cardiff Metropolitan university and Window Cleaning Warehouse Limited

To create a big data driven business intelligent system that will optimise and customise window cleaning operation. The system will increase efficiency of operation and will reduce water waste, which will benefit the environment.